Genetic and environmental causes of psychotic experiences: A twin cohort study

In adolescence, people sometimes see, hear, or feel things that are not there (hallucinations), and commonly feel paranoid. These are examples of ?psychotic experiences?. They are often transitory but research has shown that having a lot of psychotic experiences is a predictor of later mental health problems, such as schizophrenia. The proposed project aims to identify the causes of these adolescent psychotic experiences. A sample of 4000 identical and fraternal twins, who will be aged 15- to 18-years-old at the start of the project, will be assessed on psychotic experiences over three years. The twin design will measure the genetic and environmental effects on psychotic experiences. We will also investigate whether other common problems in adolescence, such as depression, anxiety and drug use, share genetic and environmental causes with psychotic experiences. In the final year of the project, we will conduct clinical interviews on twins who show persistent high levels of psychotic experiences. We hope that by understanding the causes of psychotic experiences in 15- to 18-year-olds this knowledge can inform the development of prevention and early intervention strategies. The long-term goal is to alter an individual?s path for the better by reducing their risk of having psychotic experiences. In sum, the research is trying to achieve a clearer picture of what causes psychotic experiences, and what causes them to become so debilitating that medical help is required.

Technical abstract
The proposed study aims to uncover the genetic and environmental aetiology of psychotic experiences in late adolescence. The project will employ the classic twin design, as well as genetic association analyses. During the proposed project, called the Longitudinal Experiences And Perceptions study (LEAP), 4000 monozygotic and dizygotic twin pairs from the MRC-funded Twins Early Development Study (TEDS) will be studied. TEDS is a large UK-based cohort of twins that is representative of the general population and that has been assessed longitudinally since childhood. The twins, who will be 15-18-years-old at the start of the project, will be assessed on psychotic experiences over three years. In the first two years, self- and parent-report assessments of paranoia, hallucinations, grandiosity, cognitive disorganization, anhedonia and negative symptoms will be conducted using a detailed battery of dimensional measures. Twin model-fitting will be conducted to estimate the degree of genetic and environmental influences on psychotic experiences in the general population (Aim 1), and to address to what degree different types of psychotic experiences, such as paranoia and hallucinations, share overlapping genetic and environmental causes (Aim 2). The study will also test the degree to which psychotic experiences share overlapping genetic and environmental causes with other types of psychopathology, such as depression and anxiety (Aim 3). Repeated assessments will be used to reveal to what extent causal influences on psychotic experiences are stable across adolescence (Aim 4). A gene-environment correlation approach will determine whether ?environments?, such as life events, drug use, and harsh parental discipline, share genetic influences with psychotic experiences (Aim 5). In the final year of the project, we will conduct clinical interviews on twins who show persistent high levels of psychotic experiences. We will test whether psychotic symptoms characteristic of individuals at ultra high risk for psychosis share the same causes as milder psychotic experiences in adolescents. In the only non-twin design analysis, genome-wide significant genes previously associated with psychosis will be tested for their association with dimensional psychotic experiences (Aim 6). The proposed project aims to characterise for the first time the aetiology of psychotic experiences in adolescence. It is hoped that by understanding the causes of psychotic experiences in 15- to 18-year-olds this knowledge can inform the development of early interventions. The long-term goal is to alter the paths of vulnerable individuals for the better by reducing their risk of having psychotic experiences.